Protected? Do stalking protection orders, or other protective orders, keep women with lived experience of stalking safe in West Yorkshire?

Since 2020, police in England and Wales could apply for a new civil order, a Stalking Protection Order (SPO). A Stalking Super complaint was submitted by the National Stalking Consortium in 2022 one of the four main features of the complaint was a failure by police to offer, or refusal to apply for, a SPO, on behalf of a stalking victim. Stalking Protection Orders (SPOs) continue to be an important feature of the government's mission to reduce violence against women and girls (VAWG) with the Crime and Policing Bill going through parliament containing powers for courts to impose a SPO at conviction or on acquittal.
We will explore whether women who have experienced stalking who currently have or have had a SPO in place feel/felt protected by the order. We will include women who have wanted a SPO in place but one has not been secured. We will explore any challenges they have encountered in getting one, whether as statutory guidance advises, they were consulted about the conditions in an application, what their experience was of having one in place, what they had expected from a SPO. We will include women with experiences of both online and offline stalking. This study is focused on West Yorkshire because it builds on a previous project funded by the ESRC carried out by the Project Lead (Stalking in Kirklees 2022), this found women of lived experience of stalking in West Yorkshire were frustrated at the difficulty of obtaining SPOs and with breaches of other protective orders. The established links researchers have with VAWG services, survivors groups, police, violence reduction and community safety partnerships in West Yorkshire mean the project is achievable in the required timeline. The number of SPO applications in West Yorkshire remains low, West Yorkshire Police and other organisations are committed to increasing applications, and our hence research is timely to inform change. Women with experience of DVA stalking have looked to to other orders for protection. Hence we will explore, through confidential interviews and arts workshops with stalking survivors, not only their experiences of SPOs but of other protective orders.
Our research will adopt a participatory action research approach, with some members of the lived experience peer support, voice and advocacy group "We are Hear", which grew out of the previous project, involved as community researchers. We will develop this group into a network of lived experience peer influencers/researchers from throughout West Yorkshire, working with VAWG services regionally. The project aims to bring the voices of women who have experienced stalking into ongoing policy and practice debates about improving the effectiveness of SPOs and other protective orders regionally and inform national policy development.
We will work with West Yorkshire Police and other agencies involved in SPO application, decision making/management and support for survivors. We will carry out focus groups with organisational stakeholders. We will facilitate stakeholder research activities to support ongoing efforts to improve the use and effectiveness of SPOs and other protective orders by identifying challenges, creating opportunity for further collaboration and action planning for change. We will form an advisory group initially of our partners to date. We will co-produce a number of resources to support improvement and impact with these stakeholders and women of lived experience of stalking.